BluePOC - Blue SEA Sensor Proof of Concept

BluePOC
is aimed at proving the concept and technical feasibility of ROLI’s new “Wing”
sensor technology, a core component of our manufacturing process that is integral to the
scaling of our operations and a key optimisation of our costs.
ROLI has successfully demonstrated an innovative touch interaction paradigm with its
flagship product, the Seaboard, which has generated global demand from high profile
musicians and unsolicited requests from blue chip companies to understand the underlying
technology. The research and development for the Seaboard has led to the filing of two
patents and the building of a team of 30 in London, across two sites. The underlying SEA
Interface technology, however, relies partly on purchasing off-the-shelf sensors, which drive
the material costs of the product up and require intensive labour to assemble. We have
recently developed a way to replace these sensors and are seeking funding to prove the
concept and its feasibility, in order to reduce our costs, speed up the assembly process, and
support more efficiently our product roadmap and route to market.
Innovations such as touch screens and motion capture have created opportunities in a range of
industries, from mobile phones to automotive. They address the fundamental need to
communicate more intuitively with machines, to empower the user more while reducing the
complexity of interaction. Our vision is to humanise technology and build upon these existing
innovations, to provide technology that is tailored to the highly perceptive capabilities of
human expressions. While this is a fundamental problem of interaction with long term
applications and use cases, it also doubles as an untapped area in the current economy